NEPTUNE: Next-gen Electric Propulsion with dual-wave conTinuous winding axial flux motor for Ultra-high eNergy Efficiency

The NEPTUNE project is developing a cutting-edge electric motor for future aircraft propulsion systems that is lighter, more efficient, and better suited to the demands of clean aviation. Led by HiSpeed Ltd, a UK-based specialist in electric motor innovation, the project brings together a strong national team of industrial and academic partners: Brandauer, Shell, WMG, and the National Composites Centre (NCC). Together, they aim to develop and demonstrate a high-performance electric motor that could power the next generation of low-emission aircraft.

What makes NEPTUNE's motor novel is its fresh approach to how the axial flux motor is built, specifically for aerospace propulsion requirements. The motor will be designed to work well in a variety of future aircraft, including eVTOLs, sub-regional and regional planes are being developed to reduce noise and emissions. The project team is also working to ensure that the motor meets the high safety and reliability standards expected in aerospace without compromising the innovative aspects of the novel motor.

By the end of the project, a fully working prototype will be built and tested in the UK. This will help demonstrate that the motor is ready to move toward real-world use. Once successfully complete, NEPTUNE will open up new possibilities for electric flight and contribute to the UK's goal of becoming a global leader in green aviation technologies. This project also supports broader national goals to reduce carbon emissions and promote innovation in advanced manufacturing and clean energy systems.